Neutrinoless Double-Beta Decay : SuperNEMO and Beyond

The student will be working in the field of neutrinoless double-beta decay. A primary goal will be the analysis of the first data from SuperNEMO, but the project will also be looking at experimental opportunities beyond the SuperNEMO Demonstrator Module.